Assist GP <> Medwise AI. Improving patient care pathways with LLM technology

There is an increasing need for healthcare professionals to quickly and accurately access information during patient care consultations. Doctors and other clinicians typically rely on written guidelines from various authorities for decision-making. These guidelines, encompassing everything from diagnosis to treatment, present challenges during patient care episodes due to their complexity (length, depth or presentation). Moreover, discrepancies between these guidelines and other online resources, along with local healthcare policies and funding protocols, can lead to variations in patient care and outcomes if the information - or its whereabouts- is not known to the clinician.

Responding to this challenge, Medwise AI is developing a solution to assist clinicians in swiftly finding the information they need. Utilising advanced technology, the company aims to streamline the process of information retrieval, thus enhancing efficiency and the consistency of care that this information enables. The solution is intended to reduce the time healthcare professionals spend navigating extensive guidelines, allowing a greater focus on direct patient care, and adherence to best practice.

The project builds upon existing technologies already used by GPs in West Yorkshire. It includes the development of a tool that provides immediate access to the required evidence-based information. This tool is particularly useful for navigating lengthy clinical guidelines and ensuring healthcare professionals stay abreast of the latest best practices when the information is needed.

The next stage of the project involves leveraging insights from previous user interactions to develop an improved search tool. This tool will provide rapid and precise responses to clinical queries, guiding healthcare professionals through various patient care options. Advanced technological features are planned to enhance the tool's accuracy and response speed, ensuring clinicians have timely access to necessary information.

The initiative is focused on providing healthcare professionals with accessible, consistent, and standardised care information. The goal is to minimise variations in treatment approaches and mitigate disparities in patient care. Medwise AI is committed to supporting healthcare professionals in delivering uniform, high-quality care to all patients. By equipping clinicians with more effective tools, the aim is to improve the overall quality of patient care and meet the challenges posed by the complex nature of current medical guidelines, making these documents more useful and usable in the delivery of best practice patient care.